Wave 2 support for SPF Clean Air Champions - "Addressing the Challenge of the Indoor/Outdoor Continuum"

Air pollution has long been known to damage health and the environment, with recent research adding considerably to the knowledge base on how this occurs and why. However, air pollution can be thought of as a wicked problem where no single solution will create the desired reductions necessary to meet targets based on health set by the WHO. The Clean Air Champion(s) roles are to help drive forward new research into air pollution in relation to adverse health and effects on the wider environment. At present we know that air pollution of all types, and from multiple sources, causes damage to living cells whether human, animals or plants. However, understanding the total exposure to air pollutants and mixtures across 24 hours and over much longer periods in real world settings is largely unknown. The advent of new technologies in the field for personal and more localised pollution monitoring coupled with improved markers of damage and worsening of diseases will greatly strengthen the information required to introduce control of emissions and mitigation strategies for the benefit of society. Technologies that can be sustaining or disruptive also have a key role in cleaning up the air around us. The ability to create predictive models of adverse air pollution outcomes in relation to climate conditions, urban settings and indoors is an important part of this Air Pollution Solutions programme, but any such model requires validation with real world observations. There is an urgent need to break down traditional barriers between physical, biological and health scientists on the one hand and the research community, industry and local and central government to translate new knowledge on pollution to benefit the health and wealth of society. To achieve these aims, this proposal for a Clean Air Champion(s) lays out a strategy and a delivery plan to strengthen the field and through interdisciplinary working create more joined up working that will translate into benefits to the public at large and create new opportunities for industry as this and other countries get closer to replacing pollution emitting sources by cleaner technologies. A further role for the Champion(s) is to promote greater public awareness and understanding of the adverse effect of air pollution and to offer ways forward where everyone can play their role in driving down pollution levels. The aims of the Clean Air Champion(s) will be: 1) Identify and then undertake a mapping exercise to discern the goals and problems to be solved; 2) Unify key researchers and stakeholders around visionary missions using a range of tools to engage the different communities; 3) Uncover and challenge barriers/obstacles and produce workable interdisciplinary solutions; 4) Create new ideas leading to new interventions to test; 5) Translate these ideas into practical activities targeted at the right audiences; 6) Develop a professional and public communications strategy using the best available evidence and convert these into positive messaging.
We see a particular role for early career researchers throughout the whole programme since they will become the leaders who will ensure novel and ambitious goals are set and that the programme becomes sustainable. Having laid the ground for these interactions in Wave1, in Wave 2 with realisation of research outputs and impacts, we will catalyse the interactions between the PIs and their research teams with stakeholders, enabling translation of research to improve air quality and improve the health of the public. We will also place strong emphasis on communication to different stakeholders and the wider public. People will change their behaviour only if they see the new behaviour as easy, rewarding, empowering and normal. Although the work will be coordinated from Southampton, and ICL, London, the activity has to be national in character and sufficiently ambitious to drive change and create a legacy beyond the SPF both nationally and internationally.